University of Durham and Narec Development Services Limited

To Develop innovative structural testing methods for the large wind turbine blades, reducing time approving quality and increasing similarity of blade testing to in-service conditions.